Precision Fermentation Redefined

The world is facing a protein deficit: we are over-exploiting the natural environment and need to find alternative ways to produce proteins.

Horizon Bioreactors Ltd (HBL) is developing a next generation biomanufacturing platform to power the cell based manufacturing revolution, starting with cultivated meat. By providing a clear path to affordably, and rapidly scale cultivated meat, we will improve human and planetary health, and drive the transition to animal free agriculture. HBL aims to establish a cultivated meat company, to help displace traditional animal agriculture, which is currently driving a fifth of global GHG emissions, and a major contributor to deforestation, not to mention the ethical and health impacts of the industry.